Digital Solutions For Accelerated Battery Testing

The current paradigm for battery testing is fragmented, time-consuming, and expensive. To fully characterize the performance of a battery cell requires a wide variety of both destructive and non-destructive tests, some of which can last for months or years. A new paradigm for battery testing is needed that takes full advantage of the latest advances in automation, data science, and modelling to bring battery development firmly into the digital era. DigiBatt will slingshot the European battery industry forward by developing novel digital approaches to extract more value from fewer tests. This will save valuable time and resources in a highly competitive industry. DigiBatt has assembled a consortium representing some of the world's leading battery research institutions, Gigafactories, and integrators, and will apply recent advances in autonomous battery testing, model-based simulation, and data-driven semantics to promote digital battery testing from TRL 4 to TRL 6.